Engineering Bacterial CO2 Conversion into Alkanes: A Synthetic Biology Approach for Sustainable Bioenergy

Abstract
The rising level of atmospheric carbon dioxide (CO2) is a substantial contributor to climate change. This project aims to develop a sustainable system for producing renewable biofuels, specifically middle-chain length (C11-C17) alkanes/alkenes. By combining the natural CO2-capturing ability of bacteria with advanced genetic engineering techniques, we will modify Ralstonia eutropha to convert CO2 into energy-rich alkanes or alkenes used in fuels. The engineered cells will be powered by both photons and electricity, all derived from solar energy. By integrating a light-driven process with Gloeobacter rhodopsin and electricity from a solar panel to harness solar energy to power this conversion, we will create an efficient and environmentally friendly method for biofuel production. The artificial photosynthesis system enables the overall solar energy transfer efficiency at least 5 times higher than natural chlorophyll-based photosynthesis for CO2 fixation. The project will use an interdisciplinary approach to optimise this process, drawing on synthetic biology, microbiology, metabolic engineering, and bioenergy systems expertise. By integrating advanced genetic engineering techniques with synthetic biology and metabolic flux analysis, this project aims to achieve high yields of alkanes while linking alkane production to the growth and energy requirements of the bacteria. Our research could provide a scalable solution for reducing CO2 levels in the atmosphere while generating clean energy, supporting global efforts to address climate change and contributing to the UK's bioenergy goals.
UKRI-BBSRC Priorities
This project aligns with several BBSRC priority areas, particularly in Bioenergy, as it focuses on generating replacement fuels by engineering bacteria to convert CO2 into renewable biofuels. The work will use a synthetic biology approach by integrating genetic engineering techniques to create an optimised CO2 fixation and alkane production system. The work contributes to New Strategic Approaches to Industrial Biotechnology by developing a scalable, microbial-based platform for sustainable biofuel production. Additionally, it supports the Energy and Environment and Land Use priorities by offering a clean energy solution that helps reduce atmospheric CO2 levels and mitigate climate change impacts.